Feasibility Assessment of ReliaWind Condition Monitoring Technology for Offshore Wind Turbine Drivetrains

Reliability is vital in the growth of the wind industry, especially offshore, and to realise the UK's targets for 2020. Wind Technologies has developed a novel and patent-pending condition monitoring technology, ReliaWind, with highly enhanced precision and wider range of fault prediction for wind turbine drivetrains, enabling more than 30% reduction in maintenance cost of offshore wind farms.
The unique feature of ReliaWind is utilising both mechanical and electrical measurements, fed into an advanced self-learning algorithm, which enables accurate prediction of various faults in the gearbox, generator and bearings.
The project aims to assess the feasibility of ReliaWind technology, proven on a small-scale laboratory test rig, for large offshore wind turbines by assessing its performance in a real 20 kW wind turbine and studying its fault prediction capability for commonly used drivetrain architectures in offshore turbines.